Immunology: Understanding the molecular and cellular basis of Immunity: The Persistence of Humoral Memory

Technical abstract
Mechanisms determining how B cells become long lived antibody secreting cells are addressed